Staffordshire University and Currie Young Limited KTP 24_25 R3

To transform insolvency services by integrating AI, NLP, SEO, and data analytics for optimized lead generation, client engagement, and process automation, enhancing operational efficiency and client value. This holistic approach enhances market competitiveness and setting a new standard for excellence.